Rewriting the Bible: medieval poems and modern audiences

Medieval English biblical poetry is a treasure trove of lively narrative, high emotion and sociohistorical insight, from the dramatic story of Jonah and the whale retold in the Gawain-poet's 'Patience', to the haunting ballad 'Judas'. This project aims to return this poetry to its original place at the centre of Middle English literary culture and to investigate how it was experienced by medieval audiences. It will open up access to the poems and stimulate new research and performances for modern audiences.

Middle English biblical poetry has been neglected in recent decades: a sad state for a rich and once influential group of texts (see Morey, 'Book and Verse' (2000) and Hume, 'Middle English Biblical Poetry' (2021)). Many poems languish in outdated or inaccessible editions, or without the apparatus such as glossaries and notes that would help readers to understand them. While academic recognition of the cultural and literary interest of medieval religious literature and mystery plays is growing, narrative biblical poems are at risk of being left behind. They are a vital part of histories of biblical reception, lay religion and English literary culture: but for them to be more widely appreciated, modern editions are a prerequisite.

The project will therefore create a new edited anthology of ten shorter biblical poems from the thirteenth to fifteenth centuries. The anthology will consist of 'Patience', 'Judas', 'The Life of Job', 'Jacob and Josep', 'The Story of the Resurrection' 'The Fall and Passion' the 'Trinity Poem on Biblical History', 'Judas', 'The Woman of Samaria', 'The Ballad of the Twelfth Day' and 'St Stephen and Herod'. The poems will be edited from manuscript and the edition will give readers all the help they need to understand the poems' language and context, including modernised spelling and punctuation, glossaries and full explanatory notes. It will incorporate previously unpublished manuscript fragments and medieval drafts. The edition will be published by TEAMS Middle English Texts Series as a paperback and in open access digital form on the TEAMS website.

Working with a collaborative creative team, we will workshop and stage one of the poems, 'The Life of Job'. Research indicates (Hume 2018) that this text was written for spectacular performance at a guild feast, involving music, dance and lavish costume. The performance will function as practice based research, allowing us to explore its dramatic qualities and see how it works in the context of a group meal in a community setting. It will be initially workshopped at the Medieval English Theatre Society (METh) Conference to achieve maximum interaction with expert practitioners in early drama.

We will go on to perform it for a local audience at Winterbourne Medieval Barn, South Gloucestershire. This will bring the poem to a new audience, developing their understanding of medieval culture in the context of their local community heritage space, and opening up this and similar texts for future performances in heritage settings and by different theatre practitioners. We will invite the audience to discuss their experience, and explore how it has affected their understanding of medieval performance, and of medieval ideologies of community and mutual assistance. The performance will be recorded through a short documentary, to be shared on an open access platform. A conference paper and journal article reflecting critically on the performance and the audience experience will be co-written, and will be an important contribution to the field of early drama.

Presentation of this project at international conferences will allow its insights to be shared widely among specialists in medieval literature, biblical reception and early theatre, and will enable the fellow to build networks for future work on biblical poetry.